How will changes in tidal dynamics influence microscale processes on coral reef ecosystems

Coral reefs are heavily influenced by external pressures in a changing climate. Sea-level rise coupled with ocean warming and acidification will cause increased pressure on coral reefs in the future. Knowledge surrounding large-scale processes on shallow-water reefs is extensive. However, micro-scale processes on shallow-water reefs appear to be poorly understood. Coupled with differences in flow rates across reefs in conjunction with rising sea levels, this could lead to reduced feeding capacity of corals. Therefore, it is crucial that flow rates are examined over a reef ecosystem in the form of laboratory experiments and simulations to determine the effect of varying flow rates on reef ecosystems.

This research aims to study how future sea-level rise will impact coral feeding rates from micro-to-regional scales. This PhD aims to address two main research questions:

(i) Model the tidal flow around One Tree Island and Reef and another location to determine the impacts of flow rates on coral reefs;
(ii) examine flow over different coral structures with a focus on micro-turbulence and fine-scale mixing.